Aston University and B G Research Limited KTP 24_25 R1

To advance the novel CENOS medical device to the required Manufacturing Readiness Level to enable scaled production. CENOS enables the rapid, mobile detection of a range of significant animal and human diseases.